Minimum separation distance solution

Tended is a personal safety technology company, specialising in developing intelligent solutions and wearables to improve employee safety.

Amid the current pandemic and the safety challenges that have emerged during these unprecedented times, Tended has identified a solution that can help businesses get back up and running, without compromising on the health and safety of their employees.

This solution comprises of the company's existing safety solution (a wrist-wearable device, online dashboard and mobile app) combined with an ultra-wideband proximity sensor to enable employers to effectively enforce minimum separation distances (MSD) in their workplace. It will be adapted from Tended's existing solution, which is currently being used to improve safety across industries, and offer an all-round solution to enable companies to regain productivity.

The technology works by identifying when employees are close to the MSD to within a <10cm accuracy. Their wearable will then vibrate to notify them to move away.

Employers can see an overview of their workforce through the online dashboard, which provides data on any MSD breaches and their duration. If an employee tests positive for the virus, they can notify their employer through the mobile app. The employer will then instantly receive a record of who they have been in contact with, and proactively let these workers know to self-isolate and get tested.

As well as giving companies the opportunity to restart their operations, this solution can offer their workers peace of mind when they head back to work.